The University of Nottingham And Golden Acres Group Limited

To increase levels of fresh meat in thermal processing to create dry pet foods with enhanced nutritional, quality and environmental credentials.